Leeds Beckett University and Excitation & Engineering Services Limited KTP 22_23 R3

To develop a bespoke, resource-based strategy for sustainable business growth in a highly-specialised field of engineering